Loom: machine learning software making upcycling easy and accessible & empowering fashion designers for business growth

We only wear 1/4 of our wardrobes. That's 1.6 billion unworn items due to bad fit, design and quality. This is leading to a global crisis. One garbage truck of clothing is burnt or dumped every second.

But imagine if you could redesign your old clothes to create your dream wardrobe at the touch of a button? The perfect fit, design and sustainable quality.

Introducing Loom.

Loom connects you with our designers to upcycle your clothes. Simply tell us about the clothes you no longer wear, and we'll give you ideas on how we could transform them!

Our technology uses AI & machine learning to suggest ideas, match-make you with the perfect designers, monitor your positive environmental impact and reward you for shopping circular.

Our mission is to divert as many clothes from landfill as possible by making upcycling easy, fun and accessible.